Towards a new power infrastructure development path for rural Africa (PowerPath)

Nanoé is a French-Malagasy social business moved by the ambition to amplify energy access and employment creation in rural Africa through the implementation of a new electrification model based on renewable energies, digital technologies and local entrepreneurship, named Lateral Electrification.

In the PowerPath project Nanoé collaborates with Technovative Solutions Limited, the University of Lancaster, TWI Limited and The Power Hub Limited and seek funding to develop a first of a kind progressive technological concept that clusters smaller power infrastructures (from solar nanogrid, to DC microgrid, to DC/AC minigrid) to deliver more intense energy services (like motor or thermal uses) in a way that ensures stable, abundant energy access through solar.

Further to technological development, the business model of PowerPath addresses a plurality of challenges related to the deployment and maintenance of the technologies related to the nanogrids/microgrids as they focus to the training and strong participation of not-skilled community members without gender discrimination to become technically skilled agents of the energy expansion.

In this context the project addresses sustainable development goals: SDG-7 (access to energy), SDG-8 (access to employment) and SDG-13 (development of sustainable energy practices).